Geometry and Combinatorics of Substitution Rules

Substitution rules have proven to be a very effective and powerful mathematical tool aiding the understanding of quasiperiodic tilings (such as the Penrose tiling) and other selfsimilar structures in mathematics. At the same time, however, the mathematical theory of substitution rules is still in its infancy. For instance, until recently there was little (if any) mathematical insight in the set of all tilings that admit substitution rules and in turn the collection of substitution rules that such tilings admit. Recently, the proposed postdoctoral fellow has been central to the development of new theoretical insights on substitution rules, in particular in the context of so-called canonical projection tilings (of which the Penrose tiling is an example).The proposed research aims to build on these developments and work towards a general mathematical framework for substitution tilings and rules. The research will also address applications of this theory in geometry, number theory, dynamical systems and physics.